Modelling and Testing through novel retrofit controls, the impact of Smart Appliances and user behaviour on grid balancing

The project will examine the potential of Smart Appliances, Smart control for time-shifting of high-load domestic appliances in balancing grid. It will explore rate of adoption and consumer behaviour issues and opportunities, and how to potentially accelerate this through novel retrofit and demand side engagement solutions